The Dundee Edinburgh Cancer Informatics Programme: Harnessing Excellent Research (DECIPHER)

DECIPHER is an ambitious, new, scalable, population-based commercial IT solution for the storage, integration, retrieval and analysis of electronic patient records (EPRs) and assay data from a wide variety of sources for the purposes of cancer research, with the long term aim of incorporating data for research into other long term conditions including cardiovascular disease, diabetes, renal and respiratory diseases.
The scope of DECIPHER Health is an exclusive focus on cancer, in particular Ovarian, Breast, Colorectal, Lung, Skin, Renal and Prostate cancers. The consortium is only handling data from two Scottish Health Boards.